Modelling/simulating matter flows in general relativity

The project will investigate issues relating to matter flows onto neutron stars and possible related gravitational-wave emission. We will consider a range of astrophysical contexts, including interacting binaries, disk accretion and merger remnants.